The Aesthetics of Error: The role of human error in a digital society

To reveal how people are affected by human error in a society that is dominated by accuracy, correctness and predictability, and how this can be uncovered through a socially engaged art practice, which questions the dissemination of knowledge in a digital age and networked society.